Robert Gordon University and Dean's of Huntly Limited

To apply business research methodologies to the design, development and deployment of a digital strategy and the associated programme of staff development and cultural change required to enable the company to expand their online B2C sales and grow their traditional B2B markets.